Multi AlGaAsSb Pixel Photon Sensor: (MAPPS)

LIDAR (light detection and ranging) is the technique used by modern vehicles to visualise their surroundings in 3D. Early long range LIDAR systems for AVs and advanced-driver-assisted-systems (ADAS) being brought to market in 2022, rely on raster scanning techniques to build an image 1 pixel at a time. These early systems are very bulky, have range limitations and issues caused by the system architecture, such as low frame rate, poor image density and a 'rolling shutter' effect. A second generation of low cost, small form factor LIDAR systems could be unlocked by the availability of a infrared, large area, high sensitivity detector technology. Development of such a detector represents both a major challenge and opportunity for Phlux.

The vision for this project is to establish a revolutionary imaging platform for next generation infrared detection systems. Development and application of the technology during this project will focus on two timely global challenges: 1\. The safe navigation of future autonomous vehicles using compact long range (\>200m) LIDAR and 2\. Remote monitoring of atmospheric greenhouse gases (with sensitivity of 1 part per million). Longer term, the technology developed during this project will position Phlux as a global leader of infrared imaging, leading to a plethora of future opportunities including in spectroscopy, optical communications and quantum imaging.

This project will improve the sensitivity of Phlux's low noise detector technology by 10 times and increase the manufacturing readiness level for deployment.

This project's main aims are:

* Accelerate product development of Phlux's Pixel detector module that will introduce 10X higher sensitivity than the state-of-art
* Develop evaluation modules to support commercial engagement
* Building a supply chain to support the anticipated market volumes
* Leverage private investment through multiple funding rounds

Phlux will develop prototype devices meeting specifications provided by major players in automotive LIDAR. Working with partners in the field, these devices will be trialled in real systems to validate Phlux's value proposition. Our central objective is to achieve a level of system demonstration and overall risk reduction that can attract the large scale funding needed to achieve the required level of business growth.